A New Practical Platform to Enable Localised Embedded Energy Integration

This project plans to smooth and speed the transition to a low carbon society by demonstrating how to overcome current constraints to local proaction while improving local energy security. It aims to tackle the root challenge of how localised actions across multiple sectors of society and energy vectors (electricity, gas and heat) can maximise efficiency of resources whilst promoting personal choices in a market-led environment, while conforming to super-national, national, regional and local governance structures. The project will develop a unified framework to allow different types of services to be integrated together by encapsulating them in an open-standard governance, cooperation and delivery wrapper, enabling them to build to a structured multi-dimensional energy model suitable to be deployed on a variety of platforms. This approach will ensure coordination without technology choices being a constraint. Engagement with exisiting stakeholders and new entrants will ensure that the project builds on past achievements, while considering what new and innovative business models are needed to overcome barriers to Energy Integration.